Mechanistic analysis of catalysis and regulation of the fungal proton pump Pma1

A lipid membrane separates the 'inside' from the 'outside' of each cell in all living organisms. In order to exchange material and information with its surroundings, every cell possesses various transport proteins embedded in its outer membrane. These proteins control what can enter and exit cells, and they are very important gate-keepers between the 'inside' and 'outside' worlds.
One large family of such membrane transport proteins literally 'pump' ions across the membrane, thereby building up important imbalances, which are then fuelling other processes, such as nutrient uptake, nerve excitation, or muscle contraction. One such pump, called Pma1, generates a fundamentally important proton gradient in the membranes of all fungi. As a molecular machine that specifically pumps the smallest of all ions - single protons - across the membrane, it is not only interesting in itself, but it is also important from an economic point of view: Pma1 does not exist in humans or animals, and plants have a related but different proton pump. Since fungi cannot survive without Pma1, it could be the target of novel fungicides with a low risk of harmful effects on animals, humans or plants. Such new targets are urgently needed in light of emerging resistances of harmful fungi against those fungicides which are currently in extensive use to protect plants and crops from fungal pests.
This research project will reveal how Pma1 transports protons across membranes, by combining state-of-the-art biochemical and biophysical methods to make the molecule itself visible to the human eye. The project will lead to a deeper understanding of the actual proton pumping process, and it will provide the information necessary to develop new fungicides.

Technical abstract
P-type ATPases are a uqiquitous family of ion pumps, which generate and accurately maintain specific ion and lipid imbalances across different cellular membranes. Fuelled by the considerable biological, economical and societal relevance of these pumps (many P-type ATPases are essential to their hosts and involved in plant and animal health as well as pathogen survival), my main interest is to understand how the remarkable actions of P-type ATPases are encoded in their protein structure.
The plasma membrane proton pump Pma1 is a vital enzyme that establishes and maintains the membrane potential in fungi, analogous to the Na+,K+-pump in animals. As a molecular machine that specifically pumps protons across the membrane, it is not only fascinating from a fundamental research point of view, but also has important economic implications: it is essential in fungi, but absent from animals and only 36% homologous to the plant proton pump, making it an excellent drug target for novel, highly effective fungicides, which are urgently needed in light of emerging drug resistance of common pests affecting crop production and storage as well as human/animal health.
This project will reveal the molecular basis of specific and unidirectional proton transport by Pma1, combining state-of-the-art biochemical and biophysical methods. Alongside a functional characterisation deciphering the mechanisms of oligomerisation, lipid binding and autoinhibition, we will determine the first high-resolution structure of Pma1 by cryo-EM. We aim to provide structures of Pma1 in different states along its reaction cycle to reveal the conformational changes associated with proton pumping. The project will lead to a deeper understanding of the mechanism and regulation of proton transport, and it will provide unique insights into cellular membrane biochemist